Identity E-commerce: Examining Diversity and Commodification in Virtual Influencers Culture.

The emergence of Virtual Influencers (VIs) presents a unique and underexplored terrain within the context of contemporary social media dynamics. These computer-generated personas, shaped by external entities, have garnered substantial attention in recent times due to the ethical concerns that they raise in terms of identity exploitation and digital labour. As Neri (2022) research shows, Vis have the ability to blurry the line between authenticity and falsehood. This characteristic allows them to conceal the genuine profit incentive behind their characters and mitigate dissent regarding systemic social issues. Despite their popularity, a comprehensive understanding of the economic and social implications of VIs, especially in terms of gender and race representation, is lacking. This research aims to bridge this gap by scrutinizing the intricate relationship between VIs and social movements, shedding light on the potential commodification of diverse identities and values in the digital space. The ultimate goal is to provide potential guidelines for policymaking to safeguard diversity and inclusion in the emerging metaverse.